3D Nanodiamond structures as a platform for the spontaneous differentiation of neural and adipose stem cells

Strategic Research Priority: World Class Bioscience
Abstract
The bio-activity of functionalised nanodiamonds has shown to induce the spontaneous neural stem cell (NSC) differentiation into neurons. This incorporated with the development of a 3D nanodiamond scaffold enables the investigation of 3D neural network formation from stem cells. Moreover, the antioxidant effect of the nanodiamonds offers exciting opportunities for the therapeutic treatment of neural injury/stroke. This project uniquely combines cutting edge analysis of human NSC and neuron response to neurotoxic damage and possible protective effect of nanodiamods with the engineering of bio-active 3D nanodiamond scaffolds.

Project
Stem cells (SCs) represent an exciting opportunity to generate tissues in vitro for transplant therapies or drug screening. It is important to precisely control the differentiation of such tissues. Nanodiamonds have been shown to promote the adhesion and proliferation of neurons and neural SCs. (1, 2) This remarkable property for an otherwise bioinert material is not observed on diamond, (3) but only on nanodiamonds (~5nm), whose variable surface functional groups can encourage protein absorption. It is also likely that the topology of nanodiamonds is favorable for cell attachment. (4) Moreover, controlling the surface properties of the nanodiamonds can lead to differing outcomes in terms of SC fate and confluency. Unusually nanodiamonds are able to promote spontaneous differentiation of neural SCs into neurons without the need for inducing growth factors. Studies have concentrated on planar surfaces; a more typical cell environment is desirable for the generation of fully interconnected neural networks, which would be 3D. The proposed PhD aims to extend previous work with nanodiamonds into 3D SC derived functional neural networks. A novel process to produce 3D structured surfaces displaying bio-versatile properties of nanodiamonds will be pursued. This will involve the fabrication of 3D scaffolds from bioinert graphene materials (5) but in this novel case coated with functionlised nanodiamonds to impart the desired bioactivity for SCs. This exciting PhD will combine state of the art SC biology with the development of optimally engineered bio-active 3D nanodiamond structures. In particular, the student will undertake engineering research to generate 3D graphene scaffolds and the attachment of chemically functionalised nanodiamonds that will support NSC growth and differentiation. In terms of cell biology, human NSC and neurones carrying fluorescent death-associated protein sensors will be generated to assess their response to neurotoxic damage in the novel 3D nanodiamond scaffolds and their protective effect